Innovation Voucher - Neutron Technologies

Bedside products are an overlooked market that has very few offerings in the smart-home market. We need help to take our product into mass manufacture and make sure that a consumer-attractive product is developed.